Who cares? Health volunteering and political participation in the 'far North' of England, 1979-1997.

This project will study voluntary work in healthcare in the 'far North' of England, 1979-1997 (Russell, 2004). Oral history of health volunteers active in Northumberland, Cumbria, and County Durham 1979-1997 will be combined with archival research to explore knowledge of health inequalities, emotional experience of volunteering, and political participation. The project takes region as an analytical lens and will contribute to understandings of links between regional identity, health inequalities, and health activism. This will be essential for mobilising efforts to safeguard the NHS in the present, ensuring its prioritisation for funding as the UK approaches 15 years of austerity.